Outnumbered - Being Quantified Through School Grades in Germany

Quantification is the process of converting a quality into a measurable size, a quantity. Spanning the range from basic counting to big data analysis, from bookkeeping to architecture, it is a key pillar of human life. When asked where quantification plays an important role, many people think of technology and the natural sciences. However, another field in which numbers are crucial is frequently overlooked: the social realm or the quantification of human characteristics and performance.
Social quantification can not only guide (self-)perception, it is also used for the purpose of commensuration. That is, some metrics are employed to rank, rate and classify individuals so that decisions of meritocratic distribution can be made. One of the most powerful examples of this practice is grading in education. The many years that children and adolescents spend in school are deeply formative, not only for themselves but by extension also for the future of society. Nevertheless, the fundamental question of how students experience "being quantified" and what this entails for their life both within and beyond the school, has to date been woefully neglected.
Several forms of social quantification have been investigated in depth by anthropologists and sociologists. Examples are the current spread of auditing techniques in higher education and elsewhere (Merry 2016; Miller 2001; Power 2003; Shore and Wright 2015; Strathern 2000), the quantified self movement (Grew and Svendsen 2017; Lupton 2013; Nafus 2017; Sharon 2017), or the medicalisation of obesity with the introduction of the BMI (Crawford, Lingel, and Karppi 2015; Jutel 2006). Two aspects are particularly noteworthy about the state of research on social quantification: firstly, the issue of grading is missing from the discourse entirely and secondly, the young field currently lacks a consistent theoretical framework and discussions therefore risk to become anecdotal rather than systematic (Berman and Hirschman 2018).
My doctoral research sits at the intersection of anthropology and philosophy and has two main aims: i) to ethnographically explore students' lived experience of being graded and ii) to distil the insights into a social epistemology and ethics of numbers.
From July 2019 onwards, I am conducting fourteen months of fieldwork in a German comprehensive school to investigate how students navigate a system in which the quantification of their performance is a pivotal issue. While working as a teaching assistant at the school in North-Rhine Westfalia, I am carrying out participant observation and qualitative interviews with students aged eleven to nineteen. Since the emphasis of my project is specifically on the lived experience of students, such an immersive approach is especially suited.
Conducting my doctoral work is relevant in at least two respects: firstly, as schooling is compulsory for all German individuals aged six to eighteen, almost every child living in Germany (and in most other countries around the world) is at some point exposed to grading. Research on the lived experience of this phenomenon is therefore a contribution to understanding an integral aspect of growing up. What is more, it can be observed on a broader scale that social quantification is becoming more widespread in the algorithmic age. An example in point is the Chinese Social Credit System - a "credibility score" based on a wide array of personal data, including for example online behaviour, which the Chinese government seeks to assign to every citizen by 2020 (Mau 2017). With such developments under way, the question of what it means to be quantified is pressing beyond the school context.
In the first year of my DPhil studies, I prepared an extensive literature review and I developed my methodological approach. I also applied for and was granted ethical clearance (CUREC 1A) and I negotiated access to my fieldsite.